Duchy Oyster Farm

Duchy Oyster Farm (DOF) has production areas which are not fully utilised. The DVs would allow specialist consultants (Aquafish Solutions Ltd) to review the physical, biological & water quality characteristics of all sites & provide a Feasibility Report which assesses new species & innovative culture production options.DOF wishes to rejuvenate the historically & environmentally important Native oyster population of the Helford River. The proposed project would identify new culture systems to facilitate this, grow existing species & new alternative species to both enhance productivity & market value.As all sites are within the Falmouth & Helford SAC, the consultants will need to place a technical review of aquaculture options within the current environmental & legislative constraints.